Novel Container Glass Coating and Delivery System

Glass containers are moulded at the ‘hot’ end (1050°C-1200°C) by an Individual Section
machine (IS machine). Prior to annealing newly formed glass containers (600?C) are
subjected to a Hot End Coating (HEC) of tin oxide using precursors such as MonoButyltin
TriChloride (MBTC) or tin tetrachloride. The HEC film preserves the mechanical strength
and scratch resistance of the glass, whilst increasing bond strength enabling enhanced
adhesion of a Cold End Coating (CEC). After annealing a CEC of polyethylene emulsion
(water-based wax) is applied as an atomisation spray. This coating renders the glass slippery,
enabling fast scratch and damage-free movement through the inspection and filling conveyor
lines. HEC’s are well documented for being corrosive, toxic in-life and environmentally
damaging; however their usage has remained an industry standard since 1975. There are 292
glass manufacturing plants globally (excluding India and China) across 27 sizable companies;
on average 125,000 containers are formed per minute from 1924 production lines.
Graphoidal wishes to conduct a period of R&D to develop a pre-production prototype ‘onestep’
cold-end coating process, thereby eliminating the hazardous and expensive organotin
HEC. The container glass industry is continually searching for solutions to drive down
production costs. Substituting the use of organotins for siloxane based polymers will eliminate
hot-end coating requirements and allow savings of up to 30% on current prices of organotins.
Further, organotins enter the environment by air and have devastating effects on aquatic
species. Exposure by inhalation from the air and ingestion from the soil has also been
demonstrated to have a toxicological impact on terrestrial animals.